TITAN - 3D Printed Titanium Bike Pedals

Laser Additive Solutions Ltd (LAS) is a specialist precision engineering company that develops repairs, manufacturing and joining processes, and we specialise in providing the highest quality laser-based solutions to our customers. Current LAS customers include blue chip companies operating in aerospace, power generation, transport and military sectors. We also work closely with a range of UK SME's, such as tooling companies as well as UK universities and research centres.

LAS's aim for the TITAN project is to develop design techniques and methodologies for Titanium bicycle pedals produced by Additive Manufacturing. The project concept will be based on the reuse of scrapped/unwanted Ti64 parts (either bicycle related or otherwise) and demonstrating how complex new designs can be generated and then prototypes manufactured with the highest-quality. The project will involve optimisation of the build nesting (combining multiple 3D printed parts on the build plate) in order to reduce costs for customers and increase knowledge of LAS engineers.

Since April 2018 LAS have held the ISO 9001:2015 quality assurance status accredited by BSI, this assures our customers that all steps have been taken to provide the highest quality repaired or manufacture components.

The LAS team will use their inhouse State-of-the-Art Laser-Powder Bed Fusion TRUMPF TruPrint 3000 machine and 45 years of combined additive manufacturing experience to produce a design optimised additively manufactured part for use on bicycles.